Cybersecurity impacts on transmission and HVDC systems

This project will focus on the impacts of cyber-attacks on the transmission network and on HVDC particularly. By understanding how the behaviour and misbehaviour of the communication and control impacts the physics of currents and voltages on the transmission network, we hope to improve both the cyber security design and the power system design.